Accelerating Net Zero via Data Fusion Feasibility for Increased Data Sharing between Control Room, Bus and Active Travel Teams

Local Authority teams face challenges using Bus, Active Travel and Roadworks data together. This presents an opportunity to improve day-to-day tactical decision making and month-to-month strategic investment decisions to ultimately benefit Net Zero targets.

Current state-of-the-art to address this problem doesn't extract the causal insight and automatic alerting required to satisfy effective user decision making.

This project co-creates a feasibility study to investigate overcoming these barriers, which stop shared data being used, stop data-driven decisions being made, and therefore adversely impact Net Zero targets.